Cardiff University and IQE plc

to develop rapid fabrication and characterisation techniques for novel compound semiconductor products and provide feedback that enables growth optimisation for optoelectronic devices.